Moving boundary problems in the field of PDEs, specifically the relativistic Euler problem.

Trying to show global stability for small enough data for the relativistic Euler equations, with an expanding metric. Methodology is to use the expanding metric to infer exponential decay on certain norms which will then ensure the energy is bounded for all time.